Conservation genomics of manta and devil rays

Manta and devil rays (collectively mobulids) are charismatic and ecologically important marine megafauna with high ecotourism value (O'Malley et al., 2013; Stewart et al., 2018). They are circumglobally distributed and exhibit a broad range of morphological and behavioural traits (Couturier et al., 2012). However, their populations are in steep decline across the globe due to targeted and bycatch fisheries, driven largely by an increasing demand for their gill plates (O'Malley et al., 2017). In response to this level of exploitation, manta and devil rays are listed as Endangered and Vulnerable on the IUCN's Red List of threatened species, and have recently gained international protection under the CITES and CMS conventions. However, population based management is lacking, and our ability to monitor fisheries and trade dynamics is hindered, in part, due to fundamental knowledge gaps regarding population-level processes across the entire Mobulidae family. We recently carried out an assessment of mobulid ray taxonomy to elucidate species boundaries and support the implementation of international legislation (Hosegood et al., 2020). In doing so, we found genomic support for a putative new manta ray species and preliminary evidence for contrasting patterns of population structure across the family. This project will build upon this work, and take advantage of an exceptional collection of over 1000 globally-sourced samples to characterise population structure, develop traceability tools, and investigate the composition of mobulid products in trade. The work will deliver critical information to underpin the development of effective conservation, management and monitoring strategies for the globally threatened manta and devil rays.